University of Northumbria at Newcastle and Kingfield Developments Limited KTP 22_23 R3

To produce a Housing Lifecycle Model to guide the design of a range of houses for Kingfield Developments to facilitate Ageing in Place, integrating digital design, digital manufacture and assembly into a holistic construction system